MicroPHE: Flow boiling of zeotropic mixtures in plate heat exchanger with microstructure-enhanced surfaces

This MSCA Postdoctoral Fellowship will bring the excellent young researcher, currently an associate professor at Hunan University, China, to study the flow boiling of zeotropic mixtures in cross-corrugated channels of plate heat exchanger with and without microstructure-enhanced surfaces. The outcome of the project will contribute to advanced heat exchangers and thus more efficient thermodynamic cycles, improving the utilization of energy resource. The researcher will integrate the visualizing and measuring tests to study the complicated flow boiling phenomena, while numerical models of two-phase flow and heat exchanger will be developed.
The project has been carefully designed to match the researcher's expertise in two-phase heat transfer, the expertise of the host institute, the University of Exeter in computational fluid dynamic modeling and advanced laser manufacturing technology and the expertise of the secondment institute, Mälardalen University in numerical modeling of heat exchanger. The objective of the project is to obtain the scientific basis needed for design of evaporator using zeotropic mixture as working fluid and for development of highefficiency plate heat exchanger. In addition to the scientific goals, the researcher will contribute his expertise on experimental analysis of two-phase heat transfer, and will provide important training to EU researchers, industrial contacts and undergraduates. By involving research topics from different fields and collaborations with academic partners, this is a truly inter-disciplinary project.
The research activities and training in the project will develop researcher's expertise in numerical modeling and manufacturing engineering, significantly strengthening his career perspectives to find tenure-track position in EU. The proposed project will provide new knowledge and technology for advance evaporators and contribute to the sustainable development of European society.